PMPC-PDPA polymersomes for intra-tumoral immunotherapy

We are evaluating the possibility to create new formulations of nanomaterials that target tumour associated immune cells and trigger a immunological response to treat both local and remotely tumour cells. We are thus preparing new formulation of tumour associated antigens with PMPC-PDPA polymersomes and along side developing new phenotypic nanomedicines to target immune-check point process to both instil an antumoral immune response and at the same time stops the tumour ability to inhibit the immune system. The student will be developing new materials; the synthesis and preparation of novel antigen loaded polymersome as well as multivalent and multiplex nanomedicine. This is well within the theme Healthcare technologies and particularly the sub-theme Developing Future Therapies: Supporting the development of novel therapies with technologies to enhance efficacy, minimise costs and reduce risk to patients.
We also will be using concepts from area typical under the EPS areas of Chemical Biology and Biological Chemistry, Polymeric Materials, Soft Matter and Biological Physics as well as Biomateirals and Tissue Engineering